Robert Gordon University and Rubberatkins Limited

To develop an in-house capability to characterise the extrusion of elastomers at the nano-scales structural level to drive scientifically led new product design and development.